Are Patents Valuable? Evidence from Patent Litigation

Unarguably, innovation is a key component for economic change, growth, and prosperity. Intellectual property (IP) protection, such as patents, aim to foster innovation. Firms invest in research and development in order to develop breakthrough products and services that will differentiate them from their peers. This will also increase their probability of survival, in turn, enhancing employee welfare and shareholder value while potentially making significant socioeconomic changes. For instance, more than a third of EU GDP comes from IP intensive industries which employ approximately 77 million people (35% of total EU employment) (OECD, 2015).

Knowledge is the principal economic asset (Hanel, 2006) and one of the most important types of an intangible asset is a patent. For instance, a smartphone can be covered by as many as 3,000 patents, which are regarded as the third most important IP asset (OECD, 2015). A change in patent citation impact is positively associated with future earnings (Gu, 2005). Meanwhile, the literature highlights the value relevance of patent citations (Kogan et al., 2017).

Nevertheless, patents can be legally challenged which can potentially have significant socioeconomic and financial ramifications. For instance, Apple and Samsung Electronics engaged in a series of multibillion-dollar patent litigations during 2011 to 2013 across a number of sovereign jurisdictions. Furthermore, infringement risk and patent litigation costs significantly impact the economy. For the alleged infringers, the mean patent litigation cost was $28.7 million in 1992 dollars (Bessen and Meurer, 2008) while the average absolute loss of shareholder wealth following patent litigation is $67.9 million (Lerner, 1995). Bessen and Meurer (2008) find that patent defendants lose 0.5% in market capitalisation upon being sued for patent infringement. Meanwhile, the share price of a patent proprietor falls by 0.03% when the patent's validity is challenged (Kruppert, 2017).

There is scarce evidence on the market valuation effect of patent litigation, which is surprising, since we are shifting to a knowledge economy. Therefore, this proposed research aims to use a comprehensive sample of hand-collected data on a cross-country setting to investigate the impact of patents; how any legal challenges of patents affect firm innovation, performance, and market competition; and how this translates to country-wide economic growth and development.
The proposed study will address the following research questions:
1. What is the market valuation of different patent challenges and litigation such as infringement and revocation?
2. Does patent quality, as measured by patent citations and non-patent references, impact the magnitude of the reaction?
3. Develop a metric of an improved patent valuation proxy or index.
4. Do international differences in legal frameworks affect the market's reaction to patent litigation?
5. How do cross-country legal differences affect patent litigation, and does it encourage or inhibit corporate decision making?
6. Does patent litigation have an economic effect on firm innovation and performance, and how does this translate to country-wide economic growth and development?